The University of Leeds and Paxman Coolers Limited KTP 24_25 R2

To develop and integrate new sensor-based technologies for new and existing medical devices for the treatment of chemotherapy-induced alopecia (CIA), enabling development of "smart" medical devices and an Internet of Things (IoT) strategy to deliver improved performance and overall patient experience.